VerdErg SMEC Fish Testing

VerdErg SMEC technology applies Bernoulli’s Theorem, first published in 1738, to create a no-moving parts venturi pump that amplifies the head drop in a corresponding fraction of a river or tidal flow. This concentrates the hydraulic energy in the upstream water into a manageable secondary flow from which a conventional small axial flow turbine can produce electricity efficiently. The concept has recently been proven with a prototype which was witnessed and approved by Lloyds Register. SMEC is potentially fish friendly and the fish trials will enable the technology to be recognised as an environmentaly friendly option as well as making a substancial impact on its competitiveness.